Imaging redox regulation in metastatic cancers

Metastasis is the leading cause of death in cancer patients. Once cancer has spread it is no longer curable through surgery and metastatic lesions are frequently therapy resistant. Metastatic tumour cells undergo metabolic reprogramming to survive the oxidative stress they experience during tissue invasion and circulation in the blood. This project will use molecular imaging agents and genetic reporters to dynamically trace the redox changes that occur upon metastasis using advanced animal models of lung and breast cancer.

The PET radiotracer, 18F-FSPG, will be characterised across a panel of human and mouse metastatic breast and lung cancer lines. Using orthotopic mouse models, 18F-FSPG will image the tumour redox microenvironment in primary tumours and in animals with metastatic disease. Metastasis will tracked using luciferase and NIS dual-modality reporter gene imaging. Extensive genetic and metabolomic characterisation of these lesions will be performed to capture the extent of these redox changes that occur following metastasis. An in vivo fate-mapping approach will be used to identify cancer cells that experience hypoxia at any point in their life-courses using radionuclide imaging, which are controlled by the hypoxia regulator, HIF-1alpha. This will study the impact of hypoxia on cancer metastasis and whether exposure to hypoxia affects tumour redox status. Then, using xCT-specific radioligand therapies there will be an attempt to reduce metastasis in vivo.